RAZBIO- Biodegradable Dispensers for Insect Pest Monitoring Lures

The project represents a transformative approach to developing and optimizing biodegradable dispensers tailored for monitoring Western Flower Thrips (WFT) and other insect pests. Leveraging cutting-edge extrusion-compounding technology, we aim to refine dispenser designs to enhance control precision and the sequential release of active ingredients. This innovative methodology not only mitigates plastic waste but also streamlines labor requirements and reduces monitoring expenses for growers, fostering widespread adoption.

Collaborative efforts with A4I Astute partner have reinforced our strategy, ensuring alignment with forthcoming single-use plastic regulations. Anticipated economic benefits extend beyond growers to the broader UK economy, facilitating enhanced access to cost-effective monitoring solutions and potential market expansion opportunities. The project's resonance with call objectives is evident through its innovative solutions, streamlined production processes, and the delivery of superior products. Further potential lies in extending this technology to monitor other pest species, underscoring its versatility and market adaptability. Moreover, the project's sustainability aspect underscores its contribution to reducing plastic waste and curbing agricultural emissions, paving the way for a greener, more eco-friendly future in agriculture.